Immunology: Mechanisms of Resilience and Repair: Lymphocyte Recruitment and Retention in Tissues

Technical abstract
We will deliver new insight into why older bodies are less resilient to the impacts of respiratory infection than younger ones. Resilience is the ability to withstand infection and to restore or repair function after infection. We will characterise how ageing alters the immune response to respiratory infection, with a focus on the localisation (WP 2.1), function and molecular pathways (WP 2.2) regulating adaptive immune cells at this site.